Mayku Library Design Phase

The Mayku library is an online platform dedicated to making. It helps independent creators to share their work

by giving them tools to develop parametric design templates for others to use. This project is the design phase

for the development of the Mayku library.